University of Lincoln And Napier Turbochargers Limited

To develop a design methodology of turbocharger compressor impellers that are resilient to typical manufacturing tolerances thus maintaining efficiency and reducing manufacturing non-conformance cost.